Courtcraft/Salford

If we are successful in securing the innovation vouchers the test certificates gained through the vouchers will enable us to diversify & compete into growing markets of acoustic flooring and the refurbishment of existing sports flooring which we know from experience are growing markets that we plan to move into